ECHOES

ECHOES aims to create the European Collaborative Cloud for Cultural Heritage (ECCCH) as a shared platform for heritage professionals and researchers to access data, innovative scientific and training resources and advanced digital tools co-developed by the heritage community according to their specific needs. ECHOES will bring together fragmented communities of the Cultural Heritage (CH) field, which consists of various actors from different sectors and disciplines, into a new community around the Digital Commons. Going beyond the strict focus on assets and the mere digitisation of Heritage, ECHOES intends to generate a visionary paradigm shift in the CH field. Adopting a holistic approach, ECHOES will also enable digitising the existing knowledge of Heritage objects, whether tangible or intangible. It will create a digital environment enabling collaborative analysis of CH assets, facts, and phenomena. In this environment, actors – humans or Artificial Intelligence – can develop their interpretations, thereby enriching the knowledge of CH and their surroundings. The digital environment proposed by ECHOES will empower users to interact with, manipulate and enrich Digital Twins, leading to new, jointly developed scientific knowledge. The ECCCH built by ECHOES is anchored in the principles of Open Access and Open Science. It thus promotes inclusion and democratises access to knowledge and digital assets, which are understood as public goods by and for all. This digital environment will allow the creation of a new generation of heritage objects, the Digital Commons, which are semantically rich and collectively produced – we see this as “the heritage of tomorrow”. At the end of the project, ECHOES will deliver a single platform to integrate results of EU and national projects on CH. The ECCCH will be sustainable thanks to its inclusive legal entity, which will be created before the end of ECHOES.